Artificial Intelligence and Machine Learning hyper-personalisation innovation to make complex software onboarding accessible to all

SupaPass makes out-the-box payment-ready websites and mobile-apps. SupaPass gives an entrepreneur their own app that 'looks and feels' like Netflix/Spotify, for their content, community and digital shop. The award-winning technology powers businesses in Podcasting, eLearning, Fitness/Wellbeing, Music, TV/Film, Charities, Conferences, Membership organisations and more.

This innovation aims to solve an industry-wide challenge by creating an AI/ML driven concierge to replace 1-1 human consulting needed to successfully launch an app/online platform, so any entrepreneur can easily compete online.

The vision for this ambitious project is 'levelling the playing field' to make it possible for all, including the unemployed, to easily create their own apps and all-in-one content websites.

With the rising cost of living, there is an emergence of solopreneurs. This project ambitiously seeks to reduce the barriers for starting a state-of-the-art content app and website platform so anyone can launch their own, irrespective of socio-economic status, creating equal opportunities to build their business.

There are thousands of businesses in the UK (millions globally) who could benefit from this project.

Providing essential tools to fuel economic growth across thousands of businesses needing to transition online, particularly now due to the long term impact of the pandemic, it has considerable potential to significantly enhance productivity and economic growth for those businesses, both in the UK and globally.

To compete, businesses need better tech. With the proliferation of Netflix, social media platforms, Apple and other online apps and sites, consumers have come to expect the highest standards. But smaller businesses just cannot compete; the technology required to provide that quality of experience is too expensive and complex for small businesses. Thus they depend on third party services where it is not their brand, they cannot monetise or are losing a share of their revenue, and are not in control of the relationship with their customers or data.

This innovation would enable even the most technophobic to easily use cutting-edge app and website creating technology with just a few clicks and no lines of code, to launch entire new revenue streams for their business, to compete online in powerful ways that were inaccessible before.

The app & website maker has been called "a game-changer" by existing clients, e.g. Dr John Park earned £50,000 within the first week from his eLearning apps, thanks to the SupaPass technology which created a completely new revenue stream for his business, not possible via other platforms.